University of Wales Trinity Saint David (Prifysgol Cymru Y Drindod Dewi Sant) and Coppice Alupack Limited KTP 24_25 R3

To design, develop and introduce improved systems and processes to deliver enhanced quality, sustainability and manufacturing capability for aluminium foil packaging, establishing Coppice as a supplier of choice and ensuring long term viability within South Wales.